Photopolarimetric Modelling of Cometary Dust

The subject of the PhD research will be to carry out modelling of photopolarimetric data of comets, with the aim of recovering the structure and composition of the dust ejecta. The modelling results will be linked to the general properties of the solar system and models of its formation. The modelling is performed by adapting and using the multi-sphere T-matrix code (Mackowski, D W & Mishchenko, M I 2011, "A multiple sphere T-matrix Fortran code for use on parallel computer clusters", Journal of Quantitative Spectroscopy and Radiative Transfer, 122(13), 2182-2192). The output of this code will be compared with colour maps, polarimetric maps, and spectropolarimetric data of comet 67P, which were obtained during extensive campaings at the ESO VLT and at the ING WTH.